The UK Regulatory Innovation Network for Advanced Therapies

Advanced Therapy Medicinal Products (ATMP) are innovative therapies with potential to cure, rather than ameliorate, diseases addressing significant unmet needs. The ATMP field is rapidly evolving and growing, with a strong global preclinical and clinical pipeline that's broadening from rare to higher prevalence indications and a wave of approvals anticipated in the next 10 years, as well as numerous already approved and reimbursed therapies across many countries. The anticipated growth is expected to address significant global healthcare gaps.

However, the unique and innovative nature of ATMPs results in challenges in regulating within traditional regulatory frameworks, with regulatory guidance still being defined and lacking global harmonisation; same challenges also apply for reimbursement frameworks and their interconnectedness with regulation. Advances in UK regulatory infrastructure is therefore critical to ensure that the UK remains attractive to companies to innovate, run trials and launch products and hence ensuring patients access to these transformative therapies.

This network identified, through Discovery Phase collaborator workshops, focal areas for optimisation to enable timely therapy adoption and maximise UK competitiveness. The following five focal areas, termed "Clusters", have been prioritised for delivery in this Implementation Phase, where each Cluster consists of several work packages (WPs) covering a combination of regulatory science and innovation projects that aim to streamline and enhance the ATMP regulatory processes.

Cluster address the following topics: Regulatory Acceleration, Real World Evidence, Patient-Reported Outcomes, Clinical Development Acceleration, Patient and Public Involvement and Engagement, Reference Standards